UK Role in the European Extremely Large Telescope -CANARY Phase B

See original proposal 'UK Role in the European Extremely Large Telescope' H68780X, ST/G00109X/1, 1 April 2008; 'Response to RMR', 16 May 2008 and 'Response to PPRP Questions for the Visiting Panel ', V1.2, 4 August 2008.